Applying next generation genetic approaches for trait discovery in the commercial vegetable industry

The aim of this project is to give herb crops an unprecedented commercial makeover, using cutting-edge genetics and bioinformatics approaches. Having a fully assembled genome is no longer the reserve of a few model organisms or major crops. This opens the way for translation of next generation genetic approaches to less well-resourced crops, so called "orphan crops". This collaborative project aims to use recently generated genomic resources for commercial herb crops, belonging to the carrot and parsley family (Apiaceae), to investigate the genetic variation driving phenotypic variation in traits associated with flowering.